Haemopulse - an innovative anti-DVT device

Deep Vein Thrombosis (DVT) is a major cause of morbidity and mortality that is well recognised. Current intermittent compression devices have several major drawbacks. This feasibility project will help develp a device called Haemopulse. Features include, portability, improved patient compliance, less variabilty of pressures generated and lower cost to manufacture. The project will involve focus groups including patient and healthcare staff and compare the leading intermittent compression devices on the market. Further design planning will enable the manufacture of a cost effective and more efficient patient friendly device, increasing compliance and at least obtain equivalence to the market leader with regards to effectiveness. Haemopulse will not only address the drawbacks of the current devices on the market but could potentially save the NHS £12.5 million a year as well as boosting the economy in the medical device sector.